Harnessing Molecular Simulations to advance Electronics and Photovoltaics

Full title:
Harnessing Molecular Simulations to advance Electronics and Photovoltaics: design rules for the selective deposition of metals by novel condensation techniques

Summary:
Copper and silver are key to electronics and photovoltaics. However, depositing in a controlled manner these metals on a given surface is a slow and costly process. We have recently discovered that a thin layer of specific organofluorine compounds enables the selective deposition of copper and silver. This unconventional approach is fast and inexpensive, but our understanding of its molecular-level details is presently very limited. This project will investigate the interplay between the metal-organofluorine interaction strength and the polymer-polymer intermolecular interactions by combining density functional theory and classical molecular dynamics - thus identifying concrete design rules to further electronics and photovoltaics.

Background:
Copper and silver are the conductors of choice for a myriad of current and emerging applications, particularly electronics and photovoltaics. However, depositing in a controlled manner these metals on a given surface is a slow process that becomes increasingly costly as the scale of features is reduced. The Hatton group (Warwick Chemistry) have recently reported the remarkable finding that an extremely thin (10 nm) printed layer of specific organofluorine compounds enables selective deposition of copper and silver vapour, with metal condensing only where the organofluorine layer is not. This unconventional approach is fast, inexpensive, avoids metal waste and the use of harmful chemical etchants, and leaves the metal surface uncontaminated - the latter being particularly important for frontier applications in sensors and organic electronics.

However, our understanding of the underlying physical processes and the factors that control selective condensation of metals onto organic/polymeric surfaces is presently very limited. For instance, recent experimental evidence suggests that very similar organofluorine compounds display dramatically different abilities in preventing the metal to condensate.

This project seeks to address this knowledge gap by elucidating the complex interplay between the metal-organofluorine interaction strength and the polymer-polymer intermolecular interactions. By means of a blended approach featuring density functional theory calculations as well as classical molecular dynamics, we will explore the diffusivity of the metallic atoms at the interface with a diverse portfolio of organofluorine compounds, with the aim of unravelling the structure-function relation at the heart of their ability to prevent the nucleation of metallic clusters. Such insight is phenomenally challenging to obtain experimentally and will serve to identify concrete design rules for this novel condensation technique.

Potential impact
Impact on Students. The primary impact will be on the 50+ PhD students trained by the Centre. They will be high-quality computational scientists who can develop and implement new methods for modelling complex systems in collaboration with scientists and end-users, who are comfortable working in interdisciplinary environments, have excellent communication skills and be well prepared for a wide range of future careers. The students will tackle and disseminate results from exciting PhD projects with strong potential for direct impact. Exemplar research themes we have identified together with our industrial and international partners: (i) design of electronic devices, (ii) catalysis across scales, (iii) high-performance alloys, (iv) direct drive laser fusion, (v) future medicine exploration, (vi) smart nanofluidic interfaces, (vii) composite materials with enhanced functionality, (viii) heterogeneity of underground systems.

Impact on Industry. Students trained by HetSys will make a significant impact on UK industry as they will be ideally prepared for R&D careers to help to address the skills shortage in science and engineering. They will be in high demand for their ability to (i) work across disciplines, (ii) perform calculations that come along with error estimates, and (iii) develop well-designed software that other researchers can readily use and modify which implements novel solutions to scientific problems. More generally, incorporating error bars into models to take account of incomplete data and insufficient models could lead to significantly enhanced adoption of materials modelling in industry, reducing trial and error, and costly/time-consuming R&D procedures. The global market for simulation software is expected to more than double from now to 2022 indicating a very strong absorptive capacity for graduates. Moreover, a recent European Materials Modelling Consortium report identified a typical eight-fold return on investment for materials modelling research, leading to cost savings of 12M Euros per industrial project.

Impact on Society. Scarcity of resources and high energy requirements of traditional materials processing techniques raise ever-increasing sustainability concerns. Limitations on jet engine fuel efficiency and the difficulties of designing materials for fusion power stations reflect the social and economic cost of our incomplete knowledge of how complex heterogeneous systems behave. High costs of laboratory investigations mean that theory must aid experiment to produce new knowledge and guidance. By training students who can develop the new methodology needed to model such issues, HetSys will support society's long term need for improved materials and processes.

There will also be a direct impact locally and regionally through engagement by HetSys in outreach projects. For example we will encourage CDT students to be involved with annual 'Inspire' residential courses at Warwick for Year 11 girls, which will show what STEM subjects are like at degree level. CDT students will present highlights from projects to secondary-school pupils during these courses and also visit local schools, particularly in areas currently under-represented in the student body, in coordination with relevant professional bodies.

Impact on collaboration. Our international partners have identified the same urgent challenges for computational modelling. We will build flourishing links with research institutes abroad with long term benefit on UK research via our links to computational science networks. Shared research projects will strengthen links between academic staff and industry R&D personnel and across disciplines. The work will also lead to accessible, robust and reusable software. The Centre will achieve cross-disciplinary academic impact on the physical and materials sciences, engineering, manufacturing and mathematics communities at Warwick and beyond, and on the generation of new ideas, insights and techniques.